TXAnywhere

TXAnywhere, addresses the need for broadcasters to enable remote working for their technical teams. Currently, transmission of all broadcasters' TV and radio channels is managed by teams of operators in centralised control rooms. TXAnywhere will aim to enable broadcasters to break away from this traditional, inflexible and outdated centralised model, satisfying three significant and immediate needs as follows.